Sonic Futures: Collecting, Curating and Engaging with Sound at the National Science and Media Museum

Our museums tell stories about who we are and where we've come from. They collect objects that connect us to the past and inspire our futures. Though many museums have helped us to see and feel in new ways, few teach us to hear differently. The National Science and Media Museum in Bradford has a new mission to tell the story of sound technologies. From TV sets to radios and gramophones to synthesisers, these objects were meant to be heard. They contain evocative histories of how we used to hear and take us into the sonic atmosphere of the past. Their ingenuity can inspire us to get creative in new ways. They can help us think differently about our digital media lives, too: microphones and speakers are everywhere from our smartphones to our Alexa speakers, but we rarely stop to think about what this means. Museums have not traditionally been places for sound and their visitors do not usually arrive ready to listen. This project will put sound technologies on show in the museum by testing new kinds of audible exhibits and new kinds of sound-making events at the National Science and Media Museum. The project will work with audience groups from the Museum to jointly develop new exhibits for future exhibitions. Three groups will work with creative practitioners to create innovative exhibits on topics as diverse as sound postcards (postcards that contain a record that you could play at home); the pioneering techniques of Delia Derbyshire who composed the original theme tune for the BBC television programme Doctor Who; and echo machines used in pop and rock music. Rather than create these exhibits first and ask people what they think after that, we will bring audience listeners into the beginning of the process. The exhibits made by the groups will feature alongside a new exhibition called 'The Shape of Sound' and go on to inform the development of new permanent galleries at the Museum. Curators will learn what their audiences want from sound technology collections and how they listen in gallery spaces. Audience participants will learn about the history of sound technologies and their place in museums.

Potential impact
Curators at the National Science and Media Museum have identified a need for public engagement to help them understand how best to present sound technology objects in future exhibitions projects, especially in permanent galleries on 'Sound and Vision' (2022). Collecting and curating sound technology is a major feature of the Museum's new strategy. A new sound technologies collection has been launched and a new Curator of Sound Technologies appointed. Yet there remains an urgent requirement for better understanding of audience needs and values in relation to sounding exhibitions and sound technology objects. The AHRC Network 'Music, Noise and Silence' scoped strategies for a temporary Science Museum exhibition on music. It concluded that a style of exhibition that 'prioritises the sense of hearing over vision' would be needed to deal with auditory topics and sound-related collections and that such exhibitions should 'emphasise human practices of listening' by involving audiences in active listening in gallery spaces. The network also identified the 'fundamental importance of the visitors' listening experience' in the success of exhibitions of this kind. Following a variety of public workshop activities, the network suggested creating exhibition 'soundscapes' and recommended a programme of activities and performances around such an exhibition to allow for activities better suited to events than exhibits, concluding that 'it would be possible to (co-)produce a kind of exhibition that is not simply consumed by visitors, but one which is in a sense a combination of event programme and display' (Boon et al 2017). This Follow-On project will allow the National Science and Media Museum to test suitable strategies for applying these insights with their own distinctive audience groups. Through a process of co-production, audience groups and creative practitioners will come together to learn from each other about how to successfully create audible exhibits which tell the story of historical sound technologies. These exhibits will present objects from the Museum's collection alongside working and sounding physical replicas or digital interfaces to produce the kinds of listening experiences identified by the 'Music, Noise and Silence' network. Audience group members will gain new understanding of the history of sound technology, of creative practice in sound, and of museum collecting, while curators at National Science and Media Museum will gain new understanding of how their audiences listen and value sound objects. Museum and heritage professionals in the wider sector stand to benefit from the new application of the 'Music, Noise and Silence' findings at National Science and Media Museum, specifically in relation to how museums can work with audiences to create exhibition content in a way that matches their needs and interests.